New Collagen Reporters to characterise the effects of stressors and enhancers on skin aging

In this multi-disciplinary PhD project, working together with P&G, we will employ state of the art bioimaging technologies, including super-resolution microscopy and bespoke analytical tools, to define and modulate the secretion and dynamics of collagen during ageing and stress.

The student will receive training in advanced bioimaging, cell biological and molecular biological techniques, assay development, tissue culture methods and the latest proteomic technologies.